Two Layer Coatings for compostable repulpable paper

This approach is seeking to replace packaging formats that consist of a mixture of laminated plastic, paper and metalized layers for long shelf life applications. Many of these formats can not be easily recycled at the end of their life! This project is therefore seeking to develop a high barrier packaging material made using a coated paper substrate that can be easily re-pulped at end of life and can therefore be easily recycled back into cardboard materials.